Remediating Organic Wastestreams using Microbial Fuel Cells

Organic containing liquid waste streams from the food and drink industry, biofuel
manufacturing, industrial and municipal waste water are typically processed by the addition of
energy to remediate the waste so that it is acceptable for disposal to the environment. Aerobic
processes require the input of high levels of energy and whilst anaerobic digestion is gaining
momentum and is a net generator of energy it still has a number of shortcomings.
Yet these waste streams have high levels of energy contained in their organic content.
Our approach is to use microbes to directly turn the energy in this organic content into clean
water and electricity – creating a self sustaining process that has many applications.
This project is to scale a microbial fuel cell (MFC) to the size where it is viable for large scale
commercial application. This opens up global markets valued at £bns.
Our technology has patented design and we create our own novel bacterial populations
without the use of genetic modification.. By eliminating the use of precious metals such as
platinum in our designs we have significantly reduced cost, improving payback to our
customers.
Adopting our technology allows our customers to reduce carbon footprint, trucking charges
and vehicle transits, to treat waste at source and at the same time enjoying a short investment
pay back period